Responsive Chiral Lanthanide Probes.

A series of highly emissive coordination complexes of the rare earth elements will be made, in which the observed luminescence varies with the nature of the local environment. In particular, systems that respond to variation of pH will be created, that are suitable for use in vitro and in cellulo. These systems will be designed to show enhanced luminescence under more acidic conditions. In addition, a range of chiral europium complexes will be studied in which the circularly polarised emission signal is modulated selectively by the presence of selected chiral species, both in spectroscopy and in microscopy.